VuAir Application

Developing advanced remote aerial imaging systems to use in the civil/construction industry. These will help our clients have a tool for quicker inspection, identification of problems, give insight into solutions and overall better project management and delivery tools.